Enhanced Communication System

Audio Analytic is a high-tech firm located in Cambridge, UK, and is the world leader in providing the humanlike sense of hearing to consumer devices. This project looks at the feasibility of assisting with improving communication.